Transforming Plastics into Solidarity: Ethical Vertical Integration and Binational Recycling

Building on a decade of experience researching the simultaneous transformation of materials and social relations in recycling economies across Latin America, my proposed research will compare the workings of the 'social economy' in Uruguay and Brazil. The social economy is the name given in much of Latin America to various forms of ownership, management and distribution that differ from capitalist norms. The study of a binational solidarity recycling chain - involving the transformation of plastic bottles into synthetic textiles - provides an ideal context in which to bring together the anthropology of ethics and labour and a unique opportunity to study what is simultaneously an attempt to formalise waste-pickers' labour and create an ethical supply chain, from the disposal of plastic bottles, to their eventual repurchase as clothing. Through a focus on the ethics of labour, I will investigate the resilience of a socio-economic model that could provide hope in turbulent times, given its capacity to combine participation in economic decision-making with the recovery and recycling of valuable resources and the creation of solidarity-based economic bonds.

From the oceans to the food chain, plastic waste is increasingly understood as a global problem with local dynamics and inequitable impacts at different scales and geographies. In the United States, only 10% of plastics are currently recycled, compared with much higher figures for papers, metals, and e-waste. A new sense of urgency was injected into the need to tackle plastic waste in the West by China's announcement in early 2018 that it would ban the import of unsorted plastics and scrap paper from overseas (China imported over half of the world's used plastic, paper, and cardboard in 2017, some 32m tonnes). This has led to bales of material piling up at recycling plants across the world. EU countries are limited by strict landfilling regulations and taxes, while elsewhere the overaccumulation of surplus plastic waste co-exists with a surplus labour supply. Latin American attempts to solve both these issues simultaneously through the creation of dignified 'green jobs' can be instructive for developing and developed countries beyond the region.

The Brazil-Uruguay Cadeia Solidária Binacional do PET (Binational PET Solidarity Chain) entails the bulk recovery of polyethylene terephthalate (PET) bottles by waste-picker (catador) cooperatives in Rio Grande do Sul, their transformation into synthetic fibre by a cooperative in Uruguay, and transportation to the Brazilian state of Minas Gerais to be processed by textile cooperatives. The scheme, inaugurated in 2014, is one of the first circular economy schemes globally in which every partner business involved is managed by its workers. It is also ground-breaking in that it links South-South socio-economic development with the promotion of ethical consumption in the Global South. Differing political and labour genealogies, contrasting state recycling policies, and varying degrees of political upheaval ensure the basis for a study of difference as well as similarity within this binational collaboration.

The ethical and practical commitment of workers is often overlooked as a key factor in determining productivity and the success or failure of particular initiatives. Do social economy schemes prove lasting when workers are deeply committed ethically and politically? Why do workers like those in the Cadeia choose to remain in the social waste economy despite hardship and precarity? How does social economy work articulate with career trajectories, political histories, and life aspirations? How is the social economy perceived and enacted by workers on either side of the Brazil-Uruguay border? Attending closely to workers' lived experiences means testing the foundations of circular, social, and sustainable economies that have the potential to tackle some of the greatest social and environmental challenges of our time.

Potential impact
There is a currently a confluence of national and global crises regarding the accumulation of plastic waste and its effects on our shared environment and quality of life. Yet this crisis also represents an opportunity to create a new circular plastics economy that recovers value ethically and sustainably. At this crucial juncture, this research project focused on the Brazil-Uruguay ethical plastics recycling chain will offer a timely and substantial impact contribution, with two key objectives: 1) strengthening the social recycling model of developing countries so as to prevent the contamination of their oceans and territories with plastic waste; 2) exploring the benefits of a social and circular recycling model for the UK, either in terms of replication within the UK, or as a potential ethical export market for UK recyclable plastics.

The main audiences and beneficiaries of my research outside of academia will be recycling workers, civil society groups, industry, policy-makers, and the general public. From the outset, research will be coordinated with recycling chain workers so that it can help to strengthen their social and circular economic model. I will also work closely with third sector recycling groups in the UK and Brazil/ Uruguay, fostering links, knowledge transfer, and collaboration between them. A proposed partnership with the Waste and Resources Action Partnership (WRAP) will help to identify ways that the British recycling industry can learn from experiments in 'ethical vertical integration'. Partnership with the Centre for Science and Policy (CSaP) will ensure pairing with policy fellows from the Department for International Development (DFID) and the Department for the Environment, Food, and Rural Affairs (DEFRA), so as to explore the translation of my research into proposals for UK domestic recycling and international development strategy. The general public will be engaged through plastic waste awareness schools workshops, an active social media, web, and communication strategy, and a plastics experimentation lab organised with material scientists. The effective delivery of the impact strategy and collaboration with diverse publics will be ensured through the establishment of a Stakeholder Advisory Group, which will bring together representatives from advocacy groups, industry, and the policy-research interface. In turn, I will serve as a bridge between such groups and the UK and international centres researching social and circular economies that I propose to bring together in a network. I thus propose engaging with senior civil servants and industry figures but within a framework that emphasises the possibility and benefits of 'policy-making from below' and of knowledge exchange that flows from the Global South to the Global North, as well as vice-versa.

I have a strong track record of community engagement and public communication relevant to delivering a substantial impact program. During my doctoral research on the formalisation of waste-pickers in Uruguay, I liaised with local and national government actors who were implementing labour formalisation policies in the recycling sector, presenting my findings to them on an on-going basis. In this way, I was able to shape and influence the way that a national packaging law, the Ley de Envases, was applied in Montevideo. As a research assistant on the AHRC and GCRF funded project 'Precarious Publishing in Latin America: Relations, Meaning, and Community in Movement' (2017-2020), I was responsible for carrying out a suite of impact activities in the UK and Mexico, including documentary films, schools workshops, and symposia for non-academic participants and audiences. During the FLF I will build on these strengths and expand them, through further training and collaborations, in order to ensure the maximum public, industrial, community, and environmental benefits of my research.